Gravity Tripod

The Gravity Tripod is an innovative substructure for offshore wind turbines. Utilising a component based manufacturing strategy it streamlines the logistics associated with offshore construction and offers significant benefit to offshore wind farm developers in terms of cost and risk.